round13

At DanceRockIt we understand that cyber security is an on going threat. We believe if our funding is successful we could use it for penetration testing to put us in a stronger position against all the vulnerabilities that are there.